Sensing Feeling

The Sensing Feeling project will create new technological capability that will significantly enhance the reliability and effectiveness of measuring retail customer emotional responses to their surrounding physical environment to enable businesses in the retail sector to implement strategic and operational changes that enhance in-store customer experiences.